Improving power grid frequency monitoring through high-fidelity continuous-point-on-wave (CPOW) data

Neuville Grid Data is developing better ways to monitor power-grid frequency and the related grid stability indicator Rate-of-Change-of Frequency (RoCoF) from high-fidelity Continuous-Point-On-Wave data. This A4I project links Neuville to specialist expertise needed to solve aspects of our signal analysis problem set. Solving these problems will help Neuville provide the electric power sector with the crucial power grid monitoring and equipment capabilities needed to cope with an increasingly dynamic power system, facilitate the energy transition, and meet the Net-Zero challenge we all face.